JewelBase

JewelBase will aid the jewellery sector and allied trades to become more flexible and connected in a new, post Covid-19 world, enabling traditional and valued jewellery businesses to take advantage of the opportunities in a more digitally connected marketplace.

Through a combination of virtual consultancy, tailored support and a bespoke secure technology platform, JewelBase will help to connect trading businesses with those able to fulfill manufacturing requirements, as well as supporting B2C businesses to navigate connecting with consumers during and after Covid-19.

Support will be multistranded and delivered through a combination of bespoke technology development, 1-2-1 / 1-2-many virtual consultancy, alongside research into ways the industry can update and adapt to new ways of working, selling and creating.

JewelBase aims to develop a model that can be adapted and used across any sector with a production process that is reliant on a number of suppliers to fulfill order delivery, or has a need to connect with customers outside their traditional pool of clients.

Once JewelBase has launched, additional support will be made available to users, as well as development of a templated version of the platform to be licenced to local councils, trade bodies, BIDs or other organisations that would benefit from offering a targeted search platform